Performance Investigations and Optimisation Analyses into All-Electric Motorcycle Dynamics

Modelling and simulation are playing an instrumental role in the optimisation and evaluation of automotive vehicles. With recent developments in active vehicle drivelines and the trend towards the use of electric propulsion in road vehicles, the optimal way to distribute power has become an important area of research, as it is very different to its petrol driven counterparts.

Automobiles with Active Torque Distribution demonstrate improved handling and stability, and there is the possibility that energy consumption could be reduced through better distribution of power. In principle, motorcycles that can apply some of the drive torque at the front wheel exist, with the aim of increasing tractive force on low-friction surfaces. Research is required to investigate the effects of torque distribution on the handling and power efficiency of motorcycles.

The overall aim of the PhD is to develop methods and tools based on advanced motorcycle models for the simulation of vehicle behaviour and for performance optimisation of electric motorcycles by conducting complete parameter studies